Structured multivariate extreme value models for flood risk estimation.

The aim of the project is to develop statistical methodologies that will allow us to improve widespread flood risk estimation. We will focus on extending the current methodologies within the framework of extreme value theory to allow joint estimation of flood risk over an entire river network, typically consisting of 10-20 gauging stations. To do this, we aim to exploit the structure of the river network within our statistical model, as well as other information influencing the occurrence of floods, such as rainfall or geographical location.
Relevant EPSRC research area: Statistics and Applied Probability.

In partnership with Oslo University.